Legible Thinking: Maps as Visual Frameworks for Nurturing Creative Thinking

1. The area of research is creative thinking
2. The topic is cognitive aspects of thinking and how they can be nurtured by improving metacognition (knowledge/application of thinking skills).
3. Use of maps as visual frameworks to make thinking legible and measure what the impact is and understand why/how impact occurred.